Queen's University Belfast and Woodvale Construction

To use laser scanning and point cloud capabilities to capture asset information to improve inefficiencies in the restoration, extension and fit out of existing, listed and historic buildings.